Wettability of Printed Electrodes for Ultra-Thin Zinergy Batteries

Printed Zinergy batteries are designed to provide a cost-effective and flexible power solution for the Internet of Things. The flexibility of our batteries is a result of our know-how in electrode ink formulation and their printing as thin film electrodes with high performance and robustness. In collaboration with the National Physical Laboratory, this project will allow us to enhance the performance of our batteries not only electrochemically (energy and power capacity) but also mechanically (thickness, flexibility and robustness). This will allow us to exploit our technology in various applications which require a flexible form of power, ranging from body patches for sensing or drug delivery to smart cards and many more.